22RPT02 True8DIGIT

The development of a digitiser with a state-of-the-art analogue-to-digital converter (ADC), operating in the range from DC to 100 kHz, is needed to meet the demands for linearity, noise, and overall accuracy of current applications in NMIs and research, which cannot be met using currently available digital multimeters (DMMs), digitizers or ADCs. Research on the key techniques and technologies of electronic measuring devices and their components is needed to build research capability to meet this challenge.